Medi-Redi

The Medi-Redi portable medicine timer/countdown device can sit on a bedside table clearly indicating whether or not medicine can be administered. It has childproof storage compartments for medicine and spoons/syringes.

The device is designed for parents and carers looking after children when they are ill and require medicine.

All children get sick from time to time and need medication. When children are ill it can be a worrying time for parents and carers and if children are waking throughout the night it can also be an exhausting time for them.

Benefits
? ensure children receive medicine at the correct time and not too frequently
? peace of mind for parents and carers
? easy to understand whether medicine can or should be administered
? convenience of having medicine and spoons/syringes to hand
? simplifies the process of giving medicine when parents or carers may be tired or sharing child care

It has a patent pending.